HESS - Hybrid Energy Storage Systems

"ZapGo has developed a new class of energy storage device as an innovative solution to the slow charging problems encountered by all current lead-acid or lithium powered appliances, devices and vehicles.

ZapGo's new cell technology, dubbed Carbon-Ion (C-Ion), exploits the properties of novel carbon nano-materials and electrolytes to underpin industry-leading performance, including ultra-fast charging and a vastly increased life span when compared to lithium batteries.

ZapGo, in partnership with world-leading Oxford University and Hypermotive, is seeking to launch a novel Hybrid Energy Storage System (HESS) based on their patented technology and expertise in the consortium."